THE EUROPEAN LIVING LAB ON DESIGNING SUSTAINABLE URBAN MOBILITY TOWARDS CLIMATE NEUTRAL CITIES

ELABORATOR uses a holistic approach for planning, designing, implementing and deploying specific innovations and interventions towards safe, inclusive and sustainable urban mobility. These interventions, consist of smart enforcement tools, space redesign and dynamic allocation, shared services, and integration of active and green modes of transportation. They will be specifically co-designed and co-created with identified “vulnerable to exclusion” user groups, local authorities and relevant stakeholders. The interventions will be demonstrated in 6 Lighthouse and 6 Follower cities across Europe with three principal aims: i) to collect, assess and analyse user needs and requirements towards a safe and inclusive mobility and climate neutral cities; ii) to collect and share rich information sets made of real data, traces from dedicated toolkits, users’ and stakeholders’ opinions among the cities, so as to increase the take up of the innovations via a twinning approach and iii) to generate detailed guidelines, policies, future roadmap and built capacity for service providers, planning authorities and urban designers for the optimum integration of such inclusive and safe mobility interventions into Sustainable Urban Mobility Plans (SUMPs). The Lighthouse cities are: Milan (Italy), Copenhagen (Denmark), Helsinki (Finland), Issy les-Moulineaux (France), Zaragoza (Spain) and Trikala (Greece). The Follower cities are Lund (Sweden), Liberec (Czech Republic), Velejne (Slovenia), Ioannina (Greece), Split (Croatia) and Krusevac (Serbia).